Salt-cooled High-temperature Reactors

Molten salt cooled reactors (also known as Fluoride salt-cooled High-temperature Reactors - FHR) offer a number of significant advantages compared to currently operating LWRs. High temperature operation allows achieving high thermodynamic efficiency of power conversion using advanced power cycles, such as supercritical CO2, as well as a possibility of using nuclear heat directly to drive industrial processes, production of synthetic fuels, such as hydrogen or for district heating of areas located particularly far away from the heat source.
Furthermore, high heat capacity of molten salts, their low operating pressure (despite high temperature) and high solubility and retention of otherwise volatile fission products would allow the salt-cooled reactors to avoid complicated and costly safety systems which plague the economics of LWRs.
While not as attractive as the classical molten salt reactors with fuel dissolved in the molten salt in terms of fuel cycle and operational flexibility, salt-cooled reactors still retain their major advantages in safety and economics mentioned above. Physical separation of molten salt coolant from the fuel also allows tighter and more convenient coolant chemistry control which would allow addressing the structural materials corrosion problem - the most challenging issue of classical molten salt reactors.
All FHR designs that have been examined so far assumed the presence of graphite in their cores in order to provide the core structure, or neutron moderation, or both. It has been known from operational experience with graphite cores that the graphite undergoes dimensional changes with irradiation which are challenging to predict and model, but which eventually lead to cracking and, when it becomes too extensive, ultimately limit the lives of graphite cores.
In the course of the EPSRC project on FHR leveraging AGR technologies, it was discovered that some of the considered core configurations with high power density and stable neutronic behaviour had minimal or no graphite at all. Eliminating graphite could be a major advantage, potentially simplifying the construction, maintenance and extending lifetime of the core. The neutronic, thermal-hydraulic and safety performance of such cores without graphite have never been assessed previously. The
objective of this project is to develop computational analysis model for graphite-free FHR and identify the most promising configuration (a combination of geometry and materials) which would maximise the core power output and fuel burnup, while meeting all the major safety limits criteria.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.